SinePost for a Low Carbon Future

Nortech is a small-to-medium enterprise (SME), focused on the design, manufacture, supply and support of monitoring and communications products for use by electricity distribution network operators (DNOs).

In this feasibility study, part-funded by InnovateUK, we aim to develop a directional current sensor (SinePost) for electricity network control and fault detection systems. Various techniques will be investigated to establish a method for reliably measuring voltage on high voltage (HV) overhead line systems. This will overcome technical limitations with existing products on the market. When combined with electrical current sensing, the direction of power flows in electricity distribution systems can be determined. This is particularly important when new generators connect to the network (as they can reverse power flows and cause thermal overloads) and will allow DNOs to detect and respond to faults more effectively (restoring electricity supplies to customers more quickly).

"SinePost for a Low Carbon Future" will help the UK move towards a low-cost, low-carbon network, with secure electricity supplies for our current and future needs.